Combustion and sustainability analysis of rDME and fuel blends - towards sustainable carbon neutral off-grid heating solutions

Combustion and sustainability analysis of rDME and fuel blends - towards sustainable carbon neutral off-grid heating solutions